On aspects of the ODE/IM correspondence

The ordinary differential equation/integrable model correspondence relates certain ODEs of Schrodinger type (and generalisations) to certain integrable models, with many families of models now brought into the picture. Consequently hard-to-calculate quantities on either side may sometimes be calculated rather more easily via the other side of the correspondence. The project aims to explore open problems including the generalisation to encompass excited-states of the integrable models and links with classical integrable models.